Phonetic patterns of pre-adolescent English speakers' production of Italian as a Heritage Language

This study examines the sound properties of Italian as a Heritage Language (HL) by pre-adolescent English
speakers. The target population are children of Italian families who are born and raised in Newcastle upon
Tyne. The main aim is to investigate how Age of Onset (AO) of acquisition and exposure to the HL influence
Heritage Speakers' (HS) phonological acquisition of complex (or 'marked') sounds like affricates, e.g. the
middle sound in pizza and initial sound in gioco. Results will inform theories of
language maintenance and will allow for evidence-based impact activities with the Italian community in the
north east.